Find Others; International Feasibility Study

Find Others is an innovative legal platform that solves many of the problems experienced by claimants and legal professionals within the group litigation sector. We improve access to justice by providing a way to aggregate group litigation opportunities for the benefit of individuals, ensuring the claims would be of sufficient size to interest law firms. The platform also enables law firms to easily instigate and manage group cases all the way through to courts and settlement.

We simplify and accelerate what is currently a very lengthy and arduous process for all parties involved.

The feasibility study will allow us to assess two key markets, The European Union and The United States of America.